Leeds Beckett University and Aggregate Industries Limited KTP 21_22 R2

To develop, implement and embed a structured safety behaviour identification and intervention protocol (SBIIP) to reduce transport related incidents and worker fatality risk.